Adaptive Tools in Immersive Digital Music Performance

The aim of this research project is to explore A.I methodologies and apply themto immersive spatial music performance, utilising machine learning algorithms to automate complex production tasks. This would provide extended freedom
to the performer to make higher-level aesthetic decisions. To achieve this would require the development of software tools that a performer/composer can use in a live environment and that are adaptive to the demands of a live situation.
A.I and machine learning have provided promising results in the expansion of musical capabilities in recent years. The latest research leading to the development of systems that can recreate human-like musical expression given a piece of music (Mantaras, R. and Arcos, J., 2018), the arrangement of musical material (e.g. Miranda & Williams, 2015) and also in the production of original composition and analysis of musical style (S. Dubnov et Al, 2003). Further research
has looked at using spatial sound controllers to capture and analyse data of how a performer behaves whilst manipulating 3D sound. (Gemmeke, Ellis et al, 2017). These examples utilise machine learning algorithms and are at the
forefront of research in the field of signal processing applied to music. To create an adaptive tool for live performance would not only take from this research but would require further expansion and development to create new A.I strategies
that adhere to the current problems faced by musicians during live performance.
The software developed by Glasgow's Incalcando lays the foundations for an A.I and machine learning platform. It already hosts control protocols for a vast array of individual systems. It gathers and manipulates midi and OSC messages
and routes them in various configurations for the performer. At present the system is gestural meaning that the performer must still interact with the application to obtain the performance they desire posing artistic restrictions. The
system would be improved by adding self-automateable parameters utilising the A.I methods described previously or a combination of them. The system will therefore no longer require performer interaction and will allow the performer
to concentrate on the aesthetic architecture of the performance piece.
Another design requirement would be to cater for cross-compatibility so that it can interface with external performance equipment. The results of the new software capabilities will be tested and reviewed in collaboration with leading
researchers and musicians at the University of Glasgow notably the 'Inference, Dynamics and Interaction Group' from the department of Computing Science and the University of Glasgow Music department.
Overall this project will focus on the development of performance tools using artificial intelligence whilst providing significant test demonstrations and usecases involving creative composition. The project will be evaluated in terms of
its success in developing a practical tool-set, on how well the tools integrate into artist work-flow, and on its ability to enhance musical ideas and expression in a live context.